Atamate Lightswitch

Atamate is a powerful building control system that can be easily installed in all residential buildings. The benefits of the system are;
1. Increased occupants comfort and convenience.
2. Reduced energy and water consumption.
3. Lower household running and maintenance costs.
4. Vulnerable people can stay in their own homes rather than move into care.
This grant will allow Atamate to hire leading Product Designers to support the visible elements of the system.